High-efficiency large-area neutron scintillation detectors for radiation portal monitors

Large area neutron detectors are used as a component of radiation portal monitors, intended to detect concealed fissionable material at international borders and at the gates of nuclear processing plants. A further application is in the ensuring that scrap metal is free from radioactive contamination before melting. Existing neutron detectors utilize helium-3 proportional tubes. Helium-3 is no longer available due
to an international shortage followed by a ban on further usage for this application. The proposed detectors are intended as a low cost replacement for helium-3 proportional tubes. They use natural boron compounds in forms manufactured for other industrial uses. A general approach of using only materials easily and cheaply available has been taken with the intention that the design is immune from future market shortages or reliance on specific suppliers. Prototype detectors exist and it is the aim of this project to explore their operational characteristics in realistic harsh environments. The designs will be enlarged and considerable effort spent on developing and improving the fabrication of detector components. Pre-manufacturing prototypes will be assessed and calibrated by internationally approved validation laboratories. It is intended that at the end of the project, a mass produceable version of the design will be available for the partner to manufacture.

Potential impact
Radiation portal monitors are used for the interdiction of Special Nuclear
Materials at borders and elsewhere. Due to the shortage of helium-3,
there is an urgent requirement for large area neutron detectors using a
replacement technology. Further installation of portal monitors cannot
continue unless a replacement technology is available.
Many other areas of science can also benefit from the commercialization
of new neutron detectors in the absence of helium-3. The neutron scattering
(ISIS, ESS) and controlled fusion (ITER) communities are particularly
vulnerable to the shortage. Other industrial applications include oil-well
logging, moisture gauges, soil and concrete compaction gauges and detection
of non-metallic landmines and IEDs. The nuclear new-build programme will require large
numbers of efficient neutron detectors in many areas of activity, while civil and
military nuclear decommissioning are also major users.